Digital Phenomenology-Interrogating Experience of Diachronic Ritual Landscapes via Combined Remote Sensing, 3D Reconstruction and Virtual Remodelling

This project will harness the potential of 3D models and virtual reality to establish new insights into the prehistoric developments of selected ostensible "royal sites" in Ireland. Utilising a multidisciplinary approach, it will digitally record and survey areas of interest using UAV drones, gather and use pre-existing remote sensing data and critically assess current excavated materials and plans of excavated sites. This will enable creation of a visually and spatially accurate virtual landscape in which interpreted 3D models of structures can be created and placed in order to generate an empirically centred dataset for cognitive approaches."